Microbiota and microglia interactions in neonatal/juvenile insult-induced chronic pain: a translational approach

Chronic pain is a widespread health problem that can persist for years and severely impact quality of life. Some people seem more vulnerable to developing long-lasting pain, especially if they were exposed to stress, injury, or medical procedures early in life. Recent research suggests that one important factor in this increased risk may be the gut microbiota—the community of bacteria and other microbes living in our intestines—which plays a key role in immune system development and communication with the brain.
This project explores whether injuries in early life can lead to lasting changes in the gut microbiota that increase the risk of chronic pain later on. Using a well-established model, we will examine how the composition of gut microbes is altered after early injury, and whether these changes alone can trigger greater pain sensitivity in adulthood. To do this, we will transfer gut bacteria from injured mice into germ-free mice to see if they develop similar pain responses.
We will also study how chemical signals released by gut microbes—including small molecules and microscopic packages called extracellular vesicles—affect nerve and immune cells involved in pain. Importantly, we will look at how these effects differ between males and females, since pain mechanisms are known to vary by sex.
Finally, we will investigate whether similar microbial patterns and signals are found in people living with chronic pain conditions like fibromyalgia or Ehlers-Danlos syndrome. By comparing results from mice and humans, and testing some of the findings in fruit flies, we hope to discover shared biological patterns and new biomarkers. These insights could help doctors identify who is most at risk for chronic pain and lead to new, personalized treatments that target the gut microbiome to prevent or ease long-term suffering.